Autonomous Structurally Insulated Panel Construction

We believe in a world where saving the planet doesn't have to cost the Earth. Our vision is for everyone in the UK to have their own house, which produces its own electricity, recycles its own water, and produces its own food; all at an affordable price. Through the autonomous structurally insulated panel construction techniques, we will make houses which are cheaper to build yet more enjoyable to inhabit. By reducing build times and costs we can build communities where one would never have to worry about paying for the bare necessities in life and solve the UK housing crisis.